Evo One LFAM

Large Format Additive Manufacturing (LFAM) is a developing technology with a steadily increasing foothold within commercial manufacturing that enables the creation of **large-volume polymer/plastic components with high printing outputs**. It is an exciting proposition with the potential to deliver impactful and wide-ranging economic, environmental, and social benefits, and conservative estimation is for a global market worth £1b by 2025\.

Currently, the UK only secures ~5% of the global AM market, however, conclusions from a recent, comprehensive market analysis suggest that an exploitable opportunity exists for LFAM to significantly improve this situation.

The existing commercial LFAM market is comprised of overseas-manufactured machines, and these mainly have operational complexity, slow build times, limited material range, and poor-quality products, which precludes widespread adoption. Better-performing offerings are prohibitively expensive.

The UK has no LFAM machine manufacturing capability, whilst leading competitors have this advantage.

The EVO-ONE project has been scoped to comprehensively address challenges to securing a market-leading position through designing, manufacturing, and constructing **a technologically advanced LFAM** **3D printer system (EVO-ONE)** and taking the platform to TRL 6\.

EVO-ONE offers unique advantages:

* **Affordable purchase and operation costs**
* **Faster productivity**
* **Quality products**
* **Reliability**
* **Increased capability**
* **Ergonomic, easy to use**
* **Adaptability/flexibility**
* **Minimised waste, energy, and emissions**
* **Wide range of recycled material feedstock**

The realisation of this advanced system will provide UK stakeholders with proprietary capability, enabling EVO-3D to exploit the **high integrity/high-value manufacturing sectors, with an estimated £300m worth.**

The consortium benefits from well-established partner relations and has the prerequisite skills, knowledge, expertise, and experience to achieve success:

* **EVO-3D** machine design and manufacture
* **AiBuild** CAM software developer
* **Filamentive** recycled feedstock identification, qualification, supply
* **NMIS** Additive Manufacturing, polymer material testing, and routes to exploitation/ commercialisation expertise
* **Rolls-Royce and Baker Hughes** end-use-case provision, continuous feedback during the development stage to de-risk progressive activity, ensure commercial success